Elucidating the chemical ecology of belowground plant-plant communication

Technical abstract
Bean plants, Vicia faba, infested with pea aphids, Acyrthosiphon pisum, induce indirect defence in neighbouring uninfested V. faba plants by increasing their attractiveness to the aphid parasitoid, Aphidius ervi. This project will elucidate the chemical ecology underlying the observed plant-plant signalling in V. faba that occurs following A. Pisum feeding and define the impact of the identified substances which induce the defence response (elicitors), upon the attraction of A. Ervi towards recipient plants.